MyConcern Safeguarding in Schools

One Team Logic is a start-up company that brings together the knowledge, experience and skills of its members to develop safeguarding software for schools. As a company that takes security very seriously, we are benefiting from the support of the Technology Strategy Board to assess the holistic security requirements of our product. By implementing a secure design that is developed as a result of this support, we will be able to protect the confidentiality, integrity and availability of our clients information while at the same time protecting our own IP.